Using host-responses and pathogen genomics to improve diagnostics for tuberculosis in the Philippines

Tuberculosis disease (TB) is a major public health issue in the Philippines with over 300,000 cases and 22,000 deaths in 2016 alone. Worldwide, the World Health Organisation estimates that there are nine million new TB cases and nearly two million deaths each year. The increasing prevalence of multi-drug resistance strains is making disease control difficult. Until today, diagnosing active TB, especially in the early stages, is difficult and requires a sputum sample. In addition, current treatment takes more than 6 months of therapy, with diagnostics unable to help identify early treatment failure. An eventual diagnosis of drug resistance may mean extended further treatment for 2 years.

This project seeks to identify a new diagnostic assay that uses a small blood sample to measure the patient's response to the tuberculosis infection, instead of looking for the tuberculosis bacterium directly. This assay could be able to identify patients earlier and monitor their treatment response. This would allow earlier treatment and more rapid ability to alter therapy to a more appropriate regimen.

This project will link the Research Institute for Tropical Medicine with the London School of Hygiene and Tropical Medicine - two institutions at the forefront of infectious disease research - to enable world class research. The project will also allow for the training of Philippine researchers in genomic technologies and analysis to allow local capacity building.

Technical abstract
Tuberculosis disease (TB), caused by M. tuberculosis (Mtb), is an important global public health issue. The Philippines remains one of the 22 high-TB burden countries in the world. Improving diagnostic tools for TB could assist the identification of active disease and evaluation of the response of anti-tuberculosis treatments, ultimately leading to disease control. Our study aims to use next-generation sequencing and bioinformatic techniques to characterise the human response to Mtb infection, which has previously been shown to offer an accurate and sensitive diagnostic for active TB. However, previous work has not assessed the impact of Mtb strain on diagnostic ability, or converted these signatures into useable in-house assays, such as PCR. In this project, we will seek to generate a human blood transcriptome based risk score, measured by a PCR assay that can be used in the Philippines across their strain diversity and local environments. Insights from this work could lead new diagnostics and control policy. This project will also capacity build in the Philippines for genomic technologies and analysis.

Potential impact
The economy
Advances in sequencing technology now allow the genomic characterisation of Tuberculosis (TB) on an unprecedented scale, and have the potential to greatly accelerate research aimed at understanding the biology of the disease. The knowledge generated in the project and application of the research could ultimately benefit the pharmaceutical industry and those developing TB diagnostics and vaccines, as well as communities in the Philippines, UK, and other countries exposed to the disease. Ultimately, through reduced TB occurrence, the knowledge gained in this study could improve the health and wealth of the both participating nations and globally. The methods used in this project could have application beyond TB, so help more widely in the control and prevention of infectious diseases, with associated economic benefits.

The general public
TB kills ~2 million people globally each year, and drug resistant forms are making control difficult. The Philippines is a high-TB burden country, where TB affects predominantly the working population. Knowledge generated in the project could lead to better access to safer and more effective medicines, vaccines and improved methods of rapid diagnosis. Genomics insights could lead ultimately to improved control measures adopted globally. The project therefore specifically addresses the MRC strategic aim to impact positively on global health, and to assist with bringing the health impacts of fundamental research to people more quickly.

Academic and industrial organisations
New sequencing technologies have the ability to generate vast amounts of data, but there is a need to translate this information into knowledge useable by other research scientists and industry. Our work will provide tools useful for genomic data analysis, which can be utilized across diseases and in different settings. An understanding of genomic tools to uncover new diagnostics could lead to improved tests for detecting transmissible forms, and insights for academics involved in disease outbreaks and public health policy formulation (e.g. Philippine's National TB Control Program). Scientific developments arising would enhance the commercial private sector for the production of diagnostics, vaccines and other control measures. We have links with some of these companies (e.g. GSK) and will work through the technology transfer offices to ensure pipelines to translation tool production and exploitation are in place. Developing a basic understanding of the genomic pathways will not only be important for understanding TB, but also, any important findings and technology developed may have enormous implications for policy makers.

Training
The proposal will employ and train and develop scientists in the Philippines and UK with diverse experience with an 'omic mentality that can be applied in academia, the public sector and industry. The multidisciplinary project team will add to the Philippines and UK science base in an important and economically vital research area. The researchers working on the project will develop team working and project management skills, which they can apply in all employment sectors. Importantly, the scope for multidisciplinary interactions in this proposal should not be underestimated. The UK-based researchers employed to carry out the planned activities will have unique opportunities for engagement with experts (e.g. in the LSHTM TB Centre) in TB biology, biotechnology, clinical care, genomic epidemiology, and public health.